Event-driven Imaging For Quantum Sensing of Low-Mass Dark Matter & Neutrinos (EDIQuS)

Over the past century, a precise understanding of the fundamental constituents of matter and their interactions has been developed. Nonetheless, major features of our Universe remain unexplained. In particular, dark matter appears to make up the majority of the Universe's mass, but its nature is unknown. Even among the particles we have discovered, neutrinos are not fully understood and the origin of their mass has not yet been accounted for. Understanding neutrino masses may be central to fundamental questions such as the tiny preference for matter over antimatter in the early universe.

The traditional method of searching for new particles by producing higher energy collisions in particle accelerators is becoming more difficult. New physics may be identified through precision quantum sensing technologies, sensitive to extraordinarily tiny effects from otherwise "invisible'' particles or interactions, rather than at traditional collider experiments.

Cutting-edge quantum technologies now allow nanoparticles to be levitated in vacuum and their motion read out with quantum precision. Levitated nanoparticles are extremely sensitive to tiny forces, and can permit new searches for a variety of weak interactions, including with dark matter or sterile neutrinos emitted from nuclei within. While work to date has demonstrated these concepts in proof-of-principle experiments with a single levitated nanoparticle, their full power comes when scaling them to large arrays. Recent studies indicate that an array of thousands of nanoparticles could search for exceedingly weakly interacting sterile neutrinos, or dark matter with smaller masses than possible with existing experiments.

A key challenge to scaling from single levitated particles to large arrays of nanoparticles is to record and control their motion in real time. As a novel solution, we introduce event-driven imaging (EDI). EDI pixels register changes in images rather than its brightness, and act independently to deliver a stream of data analogous to that created in the brain (EDI is also known as "neuromorphic imaging" for this reason). EDI can record billions of events a second, even when signals are very weak.

Imaging systems built around EDI are called event-based cameras (EBC). Commercial EBCs are deployed for tracking objects such as items on a production line or cars in traffic. To do this, EBCs use a generic tracking algorithm (GTA). The group at KCL have used an EBC to track single and multiple levitated particles. However, the GTAs on commercial EBCs are slow since they are designed to be able to track nearly anything.

EDIQuS will deploy fast tracking algorithms on an EBC, specifically designed to detect the motion of levitated nanoparticles. This will allow our research team to control and readout the particles with quantum precision, 1000 times faster than is currently possible. Another advantage of EDI is that it is ideally suited to the simultaneous detection of many particles at once, realizing our goal of monitoring and controlling an array of levitated nanoparticles to expand our understanding of the Universe.